Indeximate - Analysing subsea power cable degradation by FEA

Indeximate Ltd and Astute are joining forces to explore the nature of failure in subsea power cables. These are hugely critical assets to owners, operators and the UK alike and are currently underserved in terms of monitoring.

Indeximate Ltd have developed unique approaches in characterising the degradation of power cables and are working with Astute to understand at a deeper level the nature of this degradation with the objective of further improving our service to cables owners and operators.

Indeximate Ltd are a young UK startup focussed on preventing subsea cable failure.

Astute Centre of Excellence is a multi-University partnership led by Swansea University that delivers collaborative projects with industry partners in three key expertise areas: Advanced Materials Technology, Computational Engineering Modelling, and Manufacturing Systems Engineering